CardioAI - Sudden Cardiac Arrest Prediction Feasibility

"At Transformative AI, we are transforming the emergency medicine paradigm from rapid response to personalised preparation and prevention. Our proof-of-concept algorithm, CardioAI, analyses high-risk patients' telemetry data to predict when a patient is at imminent risk of a ventricular tachyarrhythmia, causing Sudden Cardiac Arrest (SCA). Our software then provides an alert, allowing healthcare providers to take proactive steps that will improve outcomes if and when SCA strikes.

For example, preparing to defibrillate so that an electrical shock can be delivered immediately upon SCA onset. Avoiding delays in defibrillation prevents prolonged cessation of blood flow to the brain, thereby optimising the chance of neurologically intact survival.

Following an alert, medical teams can focus on identifying and correcting reversible triggers of SCA, such as high potassium and low blood sugars. For some patients, such actions hold the power to prevent imminent arrhythmias from striking altogether, which would both save additional lives and further increase the cost-effectiveness of our technology.

Research published in the New England Journal of Medicine showed that early defibrillation is strongly associated with improved outcomes. By solving the problem of delayed defibrillation alone, we could improve survival by 21 percent for in-hospital cardiac arrests, which translates to 5,000 lives per year in the UK."